Low Energy Company (LEC)

Carbon Consultancy Company (UK) LTD is at the forefront in recognizing the challenges faced by many companies when it comes to reducing energy costs and understand today’s environment issues. The Low Energy Company (LEC) basic energy management training will be a key factor in supporting behavioural changes in work place.